Unmasking Janet Flanner: New Journalism and the Politics of Anti-Communism at the New Yorker

This transnational, interdisciplinary, feminist recovery project explores how the "Lavender Scare", the
Cold War persecution of gays and lesbians by the US government, impacted citizens beyond national
security borders. It will investigate how "morality purges" extended into the world of Arts and Letters.
Using Janet Flanner, author of the popular "Letter from Paris" for the New Yorker magazine as a case
study, I will analyse how artists and intellectuals were simultaneously tyrannised for non-conforming
beliefs and identities, while also being used as instruments of the US government in the Cultural Cold
War. Drawing together vital evidence from Flanner's published work and private records, the New
Yorker's vast archive, and US and French government sources, I will examine how Flanner strategically
responded to these constraints by developing a style of writing that closely aligns with New Journalism, a
genre attributed to a male-dominated canon which emerged over a decade later.